Generalised BEAMforming for Terahertz Reconfigurable Intelligent Surface-based networks

BEAMTRIS aims at proposing generalised beamforming frameworks and machine learning (ML)-driven optimisation for Reconfigurable Intelligent Surface (RIS)-based networks operating in the terahertz (THz) bands. ML-driven THz-RIS will bring disruptive changes to the wireless ecosystem that will enable new application use cases for 6G networks. The generalised beamforming strategies will be array configuration-agnostic, making them effective for small and large RIS arrays, passive and active RISs, as well as employable across RIS array topologies, geometries and structural configurations, and for static, single and dual mobility (e.g., V2X and flying RIS) scenarios. Further, BEAMTRIS aims to exploit ML to optimise the system performance of the structure-agnostic THz-RIS to facilitate enhanced spectral, energy and computational efficiencies for 6G networks. On one hand, active RISs (that overcome the multiplicative fading effects of passive RISs) and arbitrary RIS (with arbitrary element configuration) will form the central focus of the generalised framework based on their comparative flexibility advantages. On the other hand, for realtime adaptation, deep reinforcement learning (DRL)-based algorithms will be developed to adapt the channel parameters and nodes' beamforming vectors to the RIS configurations. This will enable the discovery of rich knowledge, patterns and mapping functions that will facilitate optimal system performance. Therefore, BEAMTRIS will develop novel beamforming and optimisation frameworks built on three core enablers (i.e., RIS, THz and ML) and will involve extensive system-level simulations, testing and validation of developed algorithms, benchmarked against state-of-the-art baselines. Overall, BEAMTRIS will answer the question on how to develop generalised beamforming algorithms for structure-agnostic, ML-driven THz-RIS networks that can harness the optimal network gains for spectral, computational and energy-efficient Tbps connectivity for 6G.